Open Innovation Self -learning algorithm

Evidence suggests that the tradability of intellectual property (IP) has increased over the last few decades. The market for open innovation is getting mature and was estimated at €2.7 billion globally. Europe accounts for 25% of the global market while the US accounts for 40.3%. At the same time, it is estimated that between 2009-2012 expenditure on technology inlicensing
was ~£6.9 billion a year in the UK. This equates to almost 40% of the total business enterprise spending on R&D. Despite the general growth in licensing activity, only a limited share of patents is licensed out. In most countries less than 10% of patents are subject to licensing outside the company. The UK Innovation Forum (UKIF) – a spin out from the Science and Technology Facilities Council) have identified an opportunity to build upon their
unique repository of IP and existing corporate members by developing a self-learning algorithm that can learn the technology requirements of businesses by analysing a wide range of data and then feed “highly relevant” technologies from the UKIF existing technology database and wider into the open innovation funnel of the company.